Astrophysics Research at the University of Leicester

Our research aims to investigate a range of high-priority science topics in these areas:

i. studying high-energy and high-redshift transients and the relation of transients to gravitational wave events
ii. investigating the growth and evolution of the first stars and black holes in galaxies
iii. determining the properties of powerful active galactic nuclei including the Broad Line Region
iv. measuring the fundamental properties of white dwarf stars
v. investigating the properties of exoplanets, brown dwarfs and low mass stars
vi. investigating accretion processes
vii exploring the formation of planets

We will deliver this programme by carrying out observations using a broad range of ground and space based observing facilities, including XMM-Newton, HST, Swift, GAIA, JWST, ALMA, VLT, WHT, INT, LT, NGTS, GOTO and SAAO, and by conducting numerical simulations using major High Performance Computer facilities such as DiRAC.